A Catheter Device for Direct Instillation of Therapeutics for Bladder Disorders

Bladder diseases and disorders include neurogenic bladder in spinal injury, multiple sclerosis
(MS) and spina bfida cases; overactive bladder; painful bladder syndrome and bladder cancer.
These conditions are on the increase and for many patient groups the use of conventional
therapeutics, licensed treatments and catheterisation are problematic. UroPharma has
identified the limitations in the market and developed a catheter that can directly instil
medicaments into the bladder with fewer side effects and reduced risk of infection.